Salvaged Immersive VR warehouse

Opposable Games are creating the UK's first fully shared, social VR experience, which will be made available at premium leisure centers in late 2017. Award winning pioneers of Virtual Reality technology and games, Opposable are allowing fans and newcomers to the Salvaged world to step into the game in groups of up to eight players. Players will be able to see each other in Virtual Reality in the role of super agents, exploring ancient space craft (by walking around 200m x 200m locations) on the orders of shadowy corporations and encountering unusual races of peaceful, and not so peaceful creatures. At certain times team may encounter other salvage squads, and will be able to customise their weapons, armour and spaceships as they gain more experience. In order to deliver this experience, Opposable have invested in cutting edge VR networked VR setups, motion capture technology and leveraged the universe first created in the Salvag game. The company will be partnering with high profile leasure destinations for licensing of the experience, and will look to expand the concept globally over the next three years.